Bournemouth University And Sembcorp Bournemouth Water Limited

To develop and apply a new capability for the biological control of pest insects in drinking water systems to replace current chemical interventions.